Highly Personalised Energy Advice

The project aims to scale and deliver to a cloud environment a highly advanced analytical software solution, which will analyse data from Smart Meters & Customer Access Devices (CADs) and detect up to 12 appliances from a single stream of energy data to provide highly personalised energy insight & actionable advice. The solution will be trialled in up to 50K UK households and its effectiveness assessed through analysing changes in energy consumption and improvements in the relationship between the customer and their energy company.
ONZO, a world leader in energy data analytics, will lead the analytics development, whilst a major UK energy supplier will be selected through a tender process during the project to manage customer interaction and hardware deployment. The two businesses will collaborate with Imperial College who will undertake rigorous academic appraisal to assess the solution’s effectiveness.
New analytics services will be offered to customers so they can take action to reduce their energy usage with an objective of saving 5-8% on their energy bills.